Resilient Civil Society Project (ReCiv)

CSOs - e.g., NGOs, unions and business associations - play a key role in democracies. By engaging in political activities, e.g., advocacy and lobbying, they offer a voice to economic, professional and societal interests, as well as broader public causes, e.g., protecting the environment and human rights. In doing so, they function as a link between society and government. This essential function can be strained significantly during crises, e.g., the COVID-19 pandemic, which can inhibit CSOs' political activities, disrupting their ability to mobilise members, engage in advocacy and lobbying, and attract funding. The challenge of bringing these activities back up to 'full capacity' may last well beyond the crisis, potentially producing bias in the participatory democracy process, in which only the strongest organisations are best-equipped to compete. Therefore, CSOs' resilience amid crisis circumstances, viewed as their ability to survive crises and restore their representation capacity, is an essential element of a healthy participatory democracy. Interestingly, despite its importance, this phenomenon rarely has been studied.

The Resilient Civil Society Project (ReCiv) seeks to examine CSO resilience in times of crisis. With a survey-based analysis of CSOs' activities in nine European countries and the EU, as well as a series of elite interviews and focus groups with CSO representatives in four countries, this project aims to answer the following research question:

How does the European community of CSOs survive and adapt to different types of crises?

To answer this, the project will:
- construct a theoretical classification of diffuse (system-wide) and concentrated (sector-wide) crises
- analyse which CSOs are more likely to cease to exist or secure organisational maintenance
- analyse which organisational survival strategies CSOs employ and how these help secure organisational maintenance
- analyse whether and how government responses facilitate survival and resilience
- analyse which CSOs restore their political activities to pre-crisis capacity and how

The project will employ a mixed-methods approach to data collection and analysis:
First, the research team will document the impact of system-wide (diffuse) crises, e.g., the COVID-19 pandemic and cost-of-living crises. The team will employ a bottom-up sampling approach to field a survey of 6,000 CSOs active in nine European countries and the EU. The data will be matched with existing data from the InterCov project (of which I am co-PI), which studied lobbying and advocacy during the COVID-19 pandemic. This will yield a longitudinal data set on CSOs' political activities from 2020 to 2024/5, complemented by observational data that take into account country-level differences, e.g., variations in the severity of crises or in governments' responses to crises (e.g., aid packages and other policy instruments).

Second, to study concentrated crises' impact - e.g., the avian flu affecting the agricultural and environmental protection sector, and the asylum seekers crisis affecting NGOs in the migration and human rights sector - the project's researchers will conduct interviews and focus groups with selected participants in Denmark, Ireland, Italy and the UK. Participants will be stakeholders selected based on their level of engagement with these policy issues.

ReCiv will contribute to sustainable development goals of evaluating and improving the quality of participatory democracy (SDG 16.7) by offering a 'health check' of the CSO community in nine major Western European countries and the EU, as well as providing valuable practical lessons for policymakers and CSOs on how to protect participatory democracy in times of crisis. The project also will contribute the first longitudinal documentation of CSOs' political activities to the literature, with an emphasis on the understudied and difficult-to-observe phenomenon of survival and resilience.